SMARTER: Smart Multifunctional ARchitecture & Technology for Energy aware wireless sensoRs

The overall vision of the project is to develop comprehensive knowledge and an innovative methodology in the areas of energy autonomous wireless systems from a global system perspective, enabling self-powered, battery-free wireless sensing nodes to meet a wide range of structural health monitoring (SHM) applications. The research vision builds on the project partners' complementary skills and strengths in the area of 'towards zero -power ICT' with the potential to lead to multiple scientific and technical breakthroughs. The first breakthrough is to make use of the SHM sensing device itself to implement a single multifunctional device providing both structural health data and electrical energy harvested from mechanical vibrations. Another breakthrough will be to store the harvested energy in a fully integrated smart storage device, which adapts its storage capacity, according to the available energy in the environment and to the power consumption of the load. This adaptability will provide a constantly optimized matching between storage device and energy harvester to foster energy transfer. The energy storage itself will be a micro-ultracapacitor, so will have the desirable features of high specific energy, short time response, long lifetime and safe operation. This micro -ultracapacitor will be implemented in a silicon compatible technology so as to facilitate co-integration with other functions. Moreover, to drastically reduce the power consumption of the communication module, the proposed strategy is based on using impulse radio UWB (ultra-wideband) and dark silicon design approaches. A final innovation will be the co-location of the different devices (harvesting, sensing, storage, processing, data transmission) on the same flexible substrate, in order to enable conformal attachment of the device, a characteristic highly desirable in a SHM context wher e the surfaces to be monitored are seldom planar. Additionally, by this means the issue of the anisotropy of vibration harvesters is settled, the harvester being, by nature, properly oriented. More globally, the project aims at producing a device in which co-integration, co-location of functions, versatility of applications and energy autonomy are pushed to a maximum.

Potential impact
This research will make breakthroughs in the fields of power harvesting and power storage and will lead to a decrease in power consumption so ena bling battery-free wireless sensing nodes for a range of applications. There are no other research projects within the EU academic community which have the scope of this multi-breakthrough multidisciplinary research which encompasses multifunctional sensing and energy harvesting, energy storage, power management wireless communication technologies, computing with flexible and intelligent energy flow control for minimization of energy consumption and multiphysical modelling and an optimisation framework to support vertical system integration.

It is expected that the scientific research will significantly lead to a comprehensive understanding and developments-ranging from
- macro and nano-scaled component and sub-system to system architecture design and integration,
- hardware and software to integrated software approaches,
- and system demonstration for future transfer of the technologies to industry.

These developments will ultimately increase the harvested and stored energy and reduce the power consumption of ICT and enable the emergence of innovative, scalable and reliable energy technology and progression towards zero power ICT.

The developed enabling technology will provide self -sufficiency in energy supply for monitoring of structural health conditions and is potentially suitable for a wide range of industrial applications in structural health monitoring, including those in the aerospace aviation & defence, automotive & transport industries and on such structures as wind turbines for renewable ener gy, water, oil and gas pipe-lines, and civil bridge and tunnel infrastructures. Potential markets include wireless sensors, process controls and consumer devices. The global market for energy harvesting could grow to $4.4 billion by 2020 and the EU has the capability in sensors and instrumentation, electronics, and design to exploit these technologies.

The potential benefits of the technology for stakeholders are:
1 No need for batteries and so no need to replace batteries
2 No need for cabling to mains
3Truly "Fit-and-Forget"
4 Reduce costs and time in installation, replacement and maintenance